Geochemical controls on the dermal absorption of organic soil contaminants

To develop in vitro laboratory methods to measure the dermal absorption of organic soil contaminants associated with former industrial sites. By investigating some of the key controls on the release of these contaminants from soil.